TripleP

The TripleP project will explore the technical feasibility & commercial potential for creating
accurate cognitive profiles of job seekers through the innovative approach of business gaming
and then matching these profiles to suitable job roles.
Professional profiling (e.g. for recruitment and career development) is potentially hugely
valuable to organisations of all sizes but traditional methods of conducting profiling are
burdened with significant challenges which this project sets out to address.
This project will explore and develop methodologies and approaches to matching data
gathered from a user’s game play activities to validated cognitive behaviour profiles.
Cognitive profiles have been used widely for leadership assessment, succession planning,
selection and development, as well as personal and team development.
Cognitive profiling looks at the way people process information, their dynamic ability to
reason (fluid reasoning) rather than their educated and experienced based reasoning
(crystallised intelligence). An individual’s thinking and learning capacity determines the kind
of complexity they can handle best and the kinds of tasks to which they are best and least
suited.
If successful, this new approach to professional profiling will lead to significant
improvements in the effectiveness of career/course selection, recruitment and ongoing career
development; generating considerable benefits for individuals and organisations that will
apply it.
Arctic Shores is setting out to cause significant disruption in the use and application of
professional profiling. In securing Technology Strategy Board support we will unlock circa
£75,000 of private matched funding directly to match-fund this project.
Our goal is to build an innovative business based around new intellectual property that can be
exploited in (and bring significant benefits to) a wide range of private and public sector
organisations, in multiple industry sectors, globally.